Using Spent Brewery Grain to Create a High Fibre Food Ingredient

A collaboration between Mondelez International, Molson Coors, Campden BRI, Naturis and Atritor will develop

and evaluate applications for a high fibre value-added ingredient generated from spent brewery grain. This

project will call on the combined knowledge of these companies, whose expertise spans the full food chain

from raw material generation and ingredient manufacture, through engineering, analytical and consumer

science testing, product development and application to commercialisation of the new ingredient.